Flows of viscoplastic fluids

Large -scale, particle-laden flows pose significant hazards to lives and livelihoods and shape our environment. However there is no consensus on how to model their dynamics, with particular challenges in representing both the stresses that they generate and their ability to entrain deposited material into the flow. At a fundamental level these challenges concern the ability of granular materials to exhibit both fluid-like and solid-like features, an important problem that this research project will undertake through mathematical modelling, analysis and computation.